Net Zero Farming: AI/ML for Optimum Productivity (NZ-FAMOP)

The UK Government has committed to net zero 2050 to avoid global warming of 1.5C, whereby the agricultural sector is responsible for 10% emissions(UK Parliament, 2023). In turn, the agricultural sector is under pressure from customers to move towards net zero, with major supermarkets having committed to the Retailer Net Zero Collaboration Action Plan, mandating 50% supply chain emissions reduction by 2030\.

Our solution responds to this challenge by utilising AI/ML to enable farmers to maximise decarbonisation and productivity.